Investigating the Nanoscale Solid-Liquid Interface for Next Generation Batteries via Cryogenic Sub-Atomic Scale Electron Microscopy

Improving the lifetime and performance of energy storage devices is key to a green-energy society. The interface of the electrolyte and electrode plays the most crucial role in batteries and capacitors. However due to the liquid phase of the electrolyte and the volatile nature of Li, characterising this region is challenging. Cryogenic sample preparation and microscopy analysis exploited for biological research has more recently been used for battery characterisation. The cryogenic vacuum conditions allows one to have an undistorted view of the resulting electrochemical reactions at these very complex interfaces. In this project we will investigate new compositions of nanomaterials and depeosition methods for the next generation energy storage. There is a vast field of unexplored fundamental questions to be addressed for these energy materials that is only possible now with the development for cryogenic microscopy instrumentation and direct electron detectors for damage free imaging and spectroscopy.

This project will aim to investigate:
- The relationship between the electrode-electrolyte interface and the performance of lithium-ion batteries.
- The complex structure of the solid-liquid interface at the atomic-scale, with an emphasis on probing the light and volatile element such as Li and H.
- Changes in chemical bonding within the interfaces.

Potential impact
The production and processing of materials accounts for 15% of UK GDP and generates exports valued at £50bn annually, with UK materials related industries having a turnover of £197bn/year. It is, therefore, clear that the success of the UK economy is linked to the success of high value materials manufacturing, spanning a broad range of industrial sectors. In order to remain competitive and innovate in these sectors it is necessary to understand fundamental properties and critical processes at a range of length scales and dynamically and link these to the materials' performance. It is in this underpinning space that the CDT-ACM fits.

The impact of the CDT will be wide reaching, encompassing all organisations who research, manufacture or use advanced materials in sectors ranging from energy and transport to healthcare and the environment. Industry will benefit from the supply of highly skilled research scientists and engineers with the training necessary to advance materials development in all of these crucial areas. UK and international research facilities (Diamond, ISIS, ILL etc.) will benefit greatly from the supply of trained researchers who have both in-depth knowledge of advanced characterisation techniques and a broad understanding of materials and their properties. UK academia will benefit from a pipeline of researchers trained in state-of the art techniques in world leading research groups, who will be in prime positions to win prestigious fellowships and lectureships. From a broader perspective, society in general will benefit from the range of planned outreach activities, such as the Mary Rose Trust, the Royal Society Summer Exhibition and visits to schools. These activities will both inform the general public and inspire the next generation of scientists.

The cohort based training offered by the CDT-ACM will provide the next generation of research scientists and engineers who will pioneer new research techniques, design new multi-instrument workflows and advance our knowledge in diverse fields. We will produce 70 highly qualified and skilled researchers who will support the development of new technologies, in for instance the field of electric vehicles, an area of direct relevance to the UK industrial impact strategy.
In summary, the CDT will address a skills gap that has arisen through the rapid development of new characterisation techniques; therefore, it will have a positive impact on industry, research facilities and academia and, consequently, wider society by consolidating and strengthening UK leadership in this field.